At-home diagnostics and AI algorithm to assist clinical decision making in reproductive health

Infertility affects 1 in 6 people worldwide. To these people, it takes them on average 7 years to have a baby: 3.2 years to get a diagnosis, 1.6 years to access a specialist, and 2.2 years of fertility treatment.

Having children is a basic human right. However, in the UK, accessibility to reproductive care is limited and unequal: depending on where patients live, they may or may not have access to care. This has significant individual, economical and societal implications. We are here to change that.

Enhanced Fertility allows patients to be quickly diagnosed with at-home diagnostics and an online validated assessment of both male and female fertility.

During the 12 month project, Enhanced Fertility is developing a Doctor's Portal in order to allow clinicians to visualise their patient's assessment data and receive AI-driven recommendations that assist in clinical decision making.